SANE - Single Asset Numerous Experiences

The Single Asset, Numerous Experiences (SANE) project delivers effective reuse of TV & Film assets for multiple purposes across multiple platforms. It confronts the issue that whilst current production generates up to 200 minutes of material per minute shown, less than 5% of that is adequately described for re-use.
It will work with wildlife and animation content - the 2 ends of the spectrum of challenge for metadata capture, with a global market for re-use, and lead by the Bristol creative community .
Three fundamental blocks to asset exploitation are unlocked by this project:
1) The unwillingness of key talent to enter descriptive metadata - Overcome with an imaginative, tablet-based device fed with automated metadata, capturing metadata faster than real time.
2) The need to retrieve a limited range of specific assets for re-use in production, just more than is required to edit a story - Overcome by easy identification and segmentation of individual assets; unique addresses using Uniform Resource Identifiers (URIs) and retrieval through Resource Description Framework (RDF) protocols.
3) The poor access to assets outside production facilities, including poor review and approval processes - Overcome by the use of secure cloud-based storage, with proxy copies until the final stages of production, and a visual dashboard interface.